The HIgh Silicon content anOdes for a solid state batteRY Project [The HISTORY Project]

Accelerating the adoption of emission-free electric vehicles (EV) is widely seen as a key contributor to reaching Net Zero and reducing the release of greenhouse gases in the environment. Whilst conventional liquid electrolyte-based lithium ion batteries (LIB) are the incumbent technology for powering EV, solid state battery (SSB) technology is expected to rapidly provide safety and performance improvement compared to LIB. In this project, UK-based partners will contribute to the development of a multi-layer, solid state pouch cell with specifications aligned with the need of electric vehicle pack developers. Ilika will design and fabricate the SSB cell; Nexeon will develop a high silicon content electrode based on its low expansion NSP-2 material to be used in the anode of the SSB cell; Centre for Process Innovation will formulate inks with the silicon powders; University of St Andrews will characterise interface and materials interactions; University College London and Imperial College London will model the expansion and contraction of SSB with silicon anode at single-layer, multi-layer and pack level; HSSMI will provide recommendations for reduced environmental impact and improved end-of-life outcomes.